Leeds Trinity University and Recovery Connections - AKT4

To support people in complex, long-term addiction recovery gaining meaningful and sustainable employment opportunities through development of a peer-led accredited prototype Ambassador Programme at Recovery Connections in Middlesbrough providing personalised and practical assistance.